Black Soldier Fly Larvae: Urban, Local, Bio-Conversion Unit

"* To capture, bio-convert and utilise urban food waste.

This project addresses a number of issues; developing a novel manufacturing system for a new source of protein, reduction of food waste and increased productivity from this waste.

This project will enable a fundamental change in food waste utilisation and food production by bringing it into the local urban environment where users can re-connect with environmentally responsible waste management and food production.

* This project seeks to develop cutting edge technology to develop small scale insect farms which can use urban food waste to grow BSFL to provide a protein source for fish and (subject to legislation) animal feed. These numerous, small scale farms will take current technology employed on a much larger scale and innovate it, to fit into a Bio-Conversion Units (BCU) which can be placed in urban settings to deal with small scale local food waste, currently destined for land fill or anaerobic digestion."